Understanding Offender Rehabilitation and Supervision

Offender rehabilitation in England and Wales is in crisis. 57% of adults released from short custodial sentences re-offend within just 1 year of their release. Lack of rehabilitation is a key driver of record-high prison overcrowding. Indeed, around two-thirds of English prisons are operating above capacity. The rehabilitation crisis is also a strain on the public purse. Prison spending alone was £6.09bn in 2022/23, compared to £4.56bn in pre-pandemic 2018/19. In a 2019 report, the Ministry of Justice (MoJ) estimated that the socio-economic cost of re-offending was £18.1bn per year.

This project builds on ESRC and MoJ investments into Cross-Justice datasets to identify paths towards improving offender rehabilitation. These novel data allow for linkage of court records with prison and probation data for England and Wales from 2011 to 2023. This allows me to create offender histories at the individual level, thus enabling me to construct the rehabilitation/recidivism journeys for millions of offenders. Recidivism will be defined as an offense that resulted in a (re-)conviction.

Consistent with the ESRC's stated priorities, the main objective of this proposal is to demonstrate that these novel Cross-Justice datasets lend themselves to causal analysis and policy evaluation. This is challenging because unobservable confounders are present even with rich data. For example, offender supervision is a likely determinant of recidivism. But because high-risk offenders receive closer supervision, the correlation between supervision intensity and the likelihood of re-conviction will be (spuriously) positive. Put differently, selection into supervision leads to apples-to-oranges comparisons.

Fortunately, the 2014 Offender Rehabilitation Act (ORA), a recent flagship-policy impacting approximately 50,000 prisoners annually, has created a natural experiment that allows for a causal estimation of the effect of post-release supervision on recidivism. Prior to the ORA, offenders with short custodial sentences were released unconditionally. In 2015, the ORA introduced 12 months of post-release supervision for these offenders. Only offenders who committed their offense after 1st February 2015 received supervision ("treatment group"), whereas those who committed their offense prior to 1st February 2015 were still released unconditionally ("control group").

This setup overcomes the above-mentioned selection issue. The treatment and control group are identical in both observable (e.g. age composition) and unobservable (e.g. intrinsic motivation) dimensions. A comparison of offenders who committed their offense just after the cut-off date with those who offended just before that date recovers the causal effect of the additional supervision by way of a regression discontinuity design. After all, the only difference between treatment and control group is that the treatment group committed their offenses slightly later than the control group, thus quasi-randomly triggering the ORA supervision regime.

Whether the proposed design results in the desired apples-to-apples comparison can be explicitly tested by comparing the profiles of treatment and control group and by comparing the frequency and average length of sentences for offenders on either side of the cut-off. I plan on using a causal machine learning technique to further investigate the role of probation and prison recalls in offender supervision. A cost-benefit analysis that weighs the costs of supervision against the socio-economic benefits of possible crime reductions, completes the project.

In sum, the proposed work will not only reliably analyse a policy change that has affected the lives of hundreds of thousands of offenders but will also demonstrate that the Cross-Justice data can be used for causal policy evaluation.